Evidence based carbon reduction campaigns

An in-depth analysis of the impact from hybrid/home working on businesses, society and the environment. Using our existing (and growing) dataset to create highly targeted campaigns for businesses to support their staff in making more sustainable energy, travel and work decisions.